Automating for Agility: AI Solutions to Optimise Light Electric Vehicle Routing in the Last Mile

Our project focuses on developing AI solutions to optimize routing and dispatch operations for light electric vehicle fleets, like e-cargo bikes. Although electric vehicles enable cleaner and faster last mile delivery, dynamically planning routes that incorporate same-day requests alongside existing bookings remains a challenge.

Current dispatch software lacks effective re-optimization capabilities needed for this flexible on-demand model. Operators rely on inefficient manual workarounds, limiting scalability and competitiveness with traditional diesel vans.

We will address this by designing an integrated optimization engine that applies machine learning to predict parcel volumes and delivery changes. These forecasts will input into our algorithms tailored for light electric vehicle constraints to automatically adapt routes efficiently.

Our human-centered interface will also simplify dispatcher interactions using natural language processing. This will replace cumbersome manual processes.

Together, these innovations will transform light electric vehicle delivery into an affordable and agile on-demand service. This will catalyze their adoption, reducing emissions and congestion. Operators will gain greater efficiency to meet rising consumer expectations for swift sustainable delivery.

Our project applies frontier data science techniques in a novel operational domain -- last mile logistics. We stand out with proven forecasting capabilities and partnerships with leading UK operators.

By pooling our AI expertise with hands-on logistics experience, we will break down barriers to scaling light electric delivery. This will cement the UK's standing at the forefront of logistics innovation while enabling progress towards carbon neutral cities.